Teesside University and Peel Jones Copper Products Limited

To optimise the performance of blast furnaces through innovative design and manufacture of blast furnace castings, utilising materials processing optimisation, embedded monitoring systems and advanced manufacturing processes.